Determining biopharmaceutical critical quality signatures at the interface of upstream and downstream process development

Currently biopharmaceutical manufacturing processing are developed and delivered in a segregated manner spread across a number of different disciplines or units of operation. Consequently this can result in isolated upstream decision-making (eg choice of cell line and bioreactor processing parameters) thereafter haphazardly impacting downstream product purification, formulation and stability profiles. The project described herein will now focus on a systematic investigation of the interface between Downstream and Upstream Manufacturing activities. Specifically this project will aim to combine off-line with online orthogonal analytics to generate multi-factorial signatures associated with Upstream CUB (clarified unprocessed bulk) and thereafter understand how such outputs impact downstream events (including product recovery, purity, impurity and stability profiles). This more holistic approach will help identify new process intermediate critical quality CUB 'signatures' to support future Biopharmaceutical process-development, -equivalence, -validation, and -robustness strategies.

Project Detail:
Scope upstream processing parameters for a model IgG1 biopharmaceutical using different cell clones and under a range of different upstream operating conditions.
Use of off-line analytics (e.g. titre, monomer purity, HCP/DNA content, potency) to establish the effect of cell line and upstream cell culture parameters on harvested CUB (clarified unprocessed bulk) quality.
Correlate such off-line CUB quality analytics to orthogonal online signatures (eg Fluorescence, Raman etc)
Thereafter understand how such offline and online CUB fingerprints impact downstream product purification, quality, impurity and accelerated stability profile
Accordingly define online and offline CUB 'critical quality signatures'
Model a design space accordingly (including multidimensional edge-of-failure testing) to confirm the findings.
Please note: In delivering this project, the successful applicant will gain broad and invaluable experience in biopharmaceutical Upstream, Downstream, Analytical and Formulation sciences at state-of-the-art Laboratory facilities in The GSK Biopharm Unit in Stevenage.